Improving Cyber Security

As a growing company that handles a lot of customer data, we understand that our current controls and processes may not be robust enough to protect our business and customers from increasingly complex cyber attacks.
We acknowledge that specialist assistance is needed and believe the Cyber Security Innovation voucher would help us resource external assistance. Cyber security is an ongoing challenge, but we strongly believe that if our application is successful, it could change the way our business operates for years to come.